What methodological frameworks enable effective communication and collaboration between technologists and users when designing AI solutions

Inclusive design and AI: What methodological frameworks enable effective communication and collaboration between technologists and users when designing AI solutions?